Measuring impact of allele-biased gene expression on animal physiology

Our genome contains a paternal and a maternal copy (ie. 2 alleles) of each gene, with the expectation of similar expression levels by both alleles. However, this is not always the case. The two most established modes of allele-biased expression are stochastic X-inactivation in females and parental imprinting imposing either paternal or maternal expression.

Recently, large-scale RNA sequencing in cell lines and brain tissues provided strong evidence that autosomal genes can be subject to stochastic Allele-Specific Expression (ASE), where one allele is only/mostly expressed. Consequently, it is possible that mutations occurring on one allele (heterozygous) could have differential effects on the animal, depending on how strong the mutated allele is expressed. This may be particularly relevant for gene expression patterns in the brain, where mutations can have strong effect on animal behaviour. Many behavioural tests exhibit a large variability between animals within a population. However, it is entirely unknown if the presence, extent and area-specificity of brain ASEs directly affects the behaviour of an animal. To discover if this is true, one would have to be able to visualise ASE in a live animal and correlate it to neuronal activity and behaviour. Creating such models is the ambition of this proposal.